Hero 2 Product Range

Open Bionics is developing the second generation of their hugely successful Hero Arm. The Hero 2 range will be designed to take on board all of the feedback obtained from patients and prosthetists using the Hero Arm, and will have some never-seen-before innovative design features that will be completely revolutionary to the way upper limb prostheses are fit, built and used.